Germany-UK: Foundations Of Configurable Hardware Tracing For Monitoring Safety Critical Systems

Modern digital systems, like those in medical devices, vehicles, or industrial control, must stay safe and secure while running nonstop. But detecting and reacting to cyber threats in these systems is incredibly challenging. Traditional software-based security checks can slow things down or even hide problems, which is unacceptable in safety-critical settings.
This project aims to create faster, safer ways to detect security breaches while the system is running, using special hardware instead of software. The idea is to monitor how a system behaves in real time, compare it to how it should behave, and respond instantly when something goes wrong. This kind of monitoring is known as Runtime Monitoring (RTM).
We are focusing on making RTM non-intrusive and flexible enough to adapt quickly to new and emerging threats, especially "zero-day" exploits that are unknown until they are used in an attack.
To do this, we’ll connect a security processor directly to the main system’s activity logs, using advanced hardware donated by our industry partner Accemic. Then we’ll use a special language called TeSSLa, designed to express real-time safety and security rules. These rules will be turned into hardware-friendly instructions that the security processor can run quickly and accurately.
We will build a working prototype, test it on real hardware, and monitor three real-world security properties—including control-flow integrity, a key defence against hacking techniques.
The results will be published, shared with the community, and used to lay the groundwork for a larger research programme. This project supports the UK’s semiconductor security ambitions and contributes to building safer and more resilient digital infrastructure.